Oxford Brookes University and The Metal Window Company Limited T/A The Rooflight Company

To develop and commercialise novel, leading edge building technology products as a means to building the R&D and product innovation capabilities.